Modelling human gut inflammation and therapeutics in organs-on-chip

Hypothesis
Organ-on-chip approaches will facilitate the holistic characterisation of mechanisms involved in intestinal epithelial barrier function in health and disease.
Aims
Utilise organ-on-chip to elucidate cellular mechanisms which regulate intestinal epithelial barrier function upon inflammatory insults and use as platform to evaluate novel therapeutics.
Work plan
Months 1-12- Development and validation of reproducible gut-on-chip.
Months 13-24 - Evaluation of inflammatory stimuli effects on barrier function. Additional experiments will utilise sera, PBMCs and faecal filtrates collected from patients with intestinal inflammatory diseases before and after therapy.
Months 25-42 - Pathway analysis and identification of druggable targets.